Cellular Genomics (CELLGEN) (Quadram Institute Bioscience)

Technical abstract
Delivering computational developments for the identification of bacterial contaminants and the application of numerical ecology to single cell data.